The Bentham Papers Transcription Initiative

The Bentham Papers deposited in UCL Library consist of 60,000 folios. This material has never been properly edited, most of it has never been published, and two-thirds of it remains un-transcribed. Much of its content is, therefore, unknown. The Bentham Project was established in 1959 in order to produce an authoritative edition of 'The Collected Works of Jeremy Bentham', and has to date published twenty-six volumes of a projected sixty-eight. In 2006 the Project completed an on-line database catalogue of the Bentham Papers, consisting of up to sixteen fields of information for each of the folios, including headings, dates, pagination, and titles. The database is currently used as an editing tool by the Bentham Project, allowing it, for instance, to identify all the manuscripts relevant to a particular work in a moment, rather than after several weeks of manual searching.\n\nPart of the vision at the time of creating the database was to enhance it by linking it to transcripts and digital images of the manuscripts. The Bentham Project has transcribed around 20,000 folios, but 40,000 remain to be done. Transcription is the first and fundamental stage in the editing of Bentham's works. A pilot project has established that an interface can be created linking transcripts, digital images, and the database catalogue, and that the digital images are of such quality that they can used for the purposes of transcription. The object of the present project is to develop a web-site which will integrate these various elements in a coherent way, but which will also implement a 'crowd-sourcing' exercise, whereby members of the public will be invited to submit their own transcripts of previously unread manuscripts.\n\nThe transcription project will have a limited duration of six months. We will provide around 12,500 images of Bentham's manuscripts, amounting to around 10,000 folios. Individuals will be able to download a transcription tool, take ownership for a limited duration of images of manuscripts, and enter the text into a transcription window. There will be a series of basic rules that they will be asked to follow. Transcripts will be submitted to the Bentham Project for moderating, and once approved, made available on-line. Transcribers will be awarded a merit mark for each successful submission, both as a virtual reward, and as a means of identifying the truly dedicated, who might then be involved in some more formal way with the resource. We will establish a users forum and a means of undertaking joint transcription, so that two or more people can co-operate in producing transcripts.\n\nThe transcriptions will eventually be used by the professional researchers at the Bentham Project when preparing the material for the new critical edition. They will also form part of an 'ideas bank'. Bentham wrote on a wide variety of subjects. His ideas were of enormous historical importance, but are also of great contemporary relevance. The transcripts will be readily searchable, so that researchers, whether academics or members of the general public, who are interested in a particular subject, can discover what Bentham thought about that subject. The Bentham Project's existing transcripts, which are currently in a proprietary format, and the newly submitted transcripts, will be encoded according to the protocol of the Text Encoding Initiative, thus guaranteeing the sustainability and transferability of the resource.\n\nAt the end of the project, a study will be produced, using both quantitative and qualitative data, on the way in which the database was used, and on the lessons to be drawn from it. A generic transcription tool will be made available for other humanities digital research projects to incorporate into their own web-sites.

Potential impact
One of the key elements of this proposal is the interactive transcription tool. The very point is to engage the general public in the process of transcribing manuscripts, and hence stimulate greater interest in the life and thought of Jeremy Bentham. There is already significant passive interest in Bentham - many people, for instance, have heard about Bentham's auto-icon (it was mentioned, for instance, in a 'Guardian' editorial 'In praise of University College London' on 10 October 2009, and features as a main attraction in the Ripley's Believe It Or Not Museum at Piccadilly Circus), and many are aware of the panopticon prison scheme. Bentham is taught on Religious Studies, Philosophy, and History courses in sixth-forms throughout the UK (we occasionally give lectures to school groups and we recently hosted two sixth-form work placement students). Our experience with visitors to the Bentham Project is that they are fascinated by Bentham's manuscripts, and are often keen to 'have a go' at reading them. We have received strong endorsement from a School's Extended Services Manager, responsible for 27 schools in Bedfordshire, and from a humanities teacher in a sixth-form college in Wigan, Greater Manchester, who believe the resource will be attractive both to sixth-form teachers and students alike, as well as to Gifted and Talented children lower down the school.\n\nWe do, therefore, have a strong expectation that there will be a significantly large pool of people who will be interested in transcribing Bentham manuscripts. The transcription tool will be kept straightforward, instructions will be clear, and the digital images of high quality, and all will be presented in an attractive and intuitive interface. We will set up a users forum, and permit joint transcription.Transcripts will be submitted to the Bentham Project, where they will be moderated, and the transcriber will receive a merit mark for each acceptable transcript (using reasonably generous criteria as to what is acceptable).\n\nWe intend that the resource should constitute an 'ideas bank', and should be used by a wide variety of persons who are interested in a wide variety of subject areas. Ideas do not suddenly appear in the mind from nowhere. One of our main sources of ideas are the great thinkers of the past, themselves drawing on traditions of thought, and sometimes inventing new ones of their own. By drawing on the wealth of ideas which the great thinkers of the past have bequeathed us, we can clarify our own thoughts, and often be pointed towards issues which had not even occurred to us. Bentham is particularly valuable in this respect, since his influence on our society has been profound, and he still has much to teach. We have a massive archive of his papers which has only been partially explored, and much of what has been explored remains in relatively inaccessible transcripts in the Bentham Project archive. Hence a key element of this proposal is to render the transcripts of the Bentham Papers searchable in a way that will be helpful to those who are in search of ideas.\n\nThe main target groups for the 'ideas bank' are policy makers (for instance think tanks) and the media. We are often asked, 'What would Bentham have said about ....?' The best response is, 'Well, here is what he did say about it.' Hence, when issues surrounding surveillance are debated, policy makers, for instance, might look to see what Bentham said about the panopticon prison; when issues surrounding openness in government, or corruption in public life, are being debated, they might look to Bentham's writings on representative democracy; and when issues concerning legal reform are being debated, they might look to Bentham's writings on codification.\n\nThe two elements of impact described here are intimately linked, in that the greater the amount of transcription undertaken, the more in